Nature-based solutions for improved water quality in the UK: suitability and scalability

Key water quality parameters (e.g. nutrients, DOC and anthropogenic organics) in natural water courses are deteriorating in the UK and Globally at an alarming rate1. We need to improve understanding and optimise applications of a wide range of solutions to enhance water quality in our landscape. NbS have been shown to improve water quality as well as having many co-benefits such as water and sediment retention, limiting flooding, and further contamination. Whilst the potential benefits of NbS in sustainable water management have been identified, evidence of their benefits and unintended consequences and techniques to maximise their capability is still lacking.
Specifically, a design process considering the interdependencies between grey and green infrastructure is yet to be investigated. Optimising NbS boosts ecosystem resilience, livelihoods, and contributes to global conservation and climate efforts through site-specific, locally adapted, resource-efficient interventions.
This project focuses on the optimisation of sustainable NbS as alternatives to traditional grey methods used to improve water quality whilst contributing to a range of co-benefits. The research question to be addressed is: 'What are the pathways for the optimisation of sustainable NbS as alternatives to traditional grey methods to improve water quality and proactively contribute to public and environmental health outcomes at local, regional and national levels?'.
The research provides impact in the interest of the general public with cross-disciplinary national and international research focusing on improving water quality and public and environmental health and ultimately mitigating climate change.